Utilising Genetic Research to benefit the Welsh Black breed

We propose to determine the range of genetic variation within the Welsh Black cattle breed in order to protect the integrity and authenticity of the retail supply chain